Weather Information for Disaster Anticipation: NERC Innovation Placement with Start Network

Dr Erica Thompson will undertake a placement with the Start Network, a group of charities working on rapid response to humanitarian emergencies. The Start Network are currently looking to improve their use of weather forecast information in order to anticipate crises before they occur, so that resources can be allocated in advance, potentially saving both costs and lives. To do this, they are looking for not only a weather forecast but also reliable information about the quality of the forecast - and they need all of it within 24 hours of an alert being raised if it is to feed into the decision process. Working together with Start Network members, Dr Thompson will create a rapid-response information system that collects and synthesises this information into a brief summary. As the tool is developed for more different types of events (such as heatwaves, droughts, etc), it will become able to do more of these tasks automatically and thus will be on ongoing resource for Start and the rest of the disaster risk reduction community.